The dynamics of pyroclastic flows at active volcanoes : high mobility and bulking through substrate entrainment

What makes pyroclastic flows so mobile? This project sits at the frontier between volcanology and soft-matter physics to explore the key physical processes behind their enigmatic behaviour using laboratory experiments, numerical modelling and fieldwork.